Beyond the Surface

The aim of this project is to define experimental procedures and data analysis methods to 'see beyond the surface' in a depth profile using x-ray photoelectron spectroscopies. This will allow the analyst to understand the elemental and chemical composition of buried layers and interfaces quantitatively rather than qualitatively.